Delivering telecommunications innovations in Railway Construction at the GCRE

A Phase 1 project to assess the feasibility of using high-speed trackside connectivity to reduce the construction and operational costs of railways, lower carbon footprint, reduce through-life costs and improve resilience & safety.